University of the Arts London And Acme Artists Studios Limited

To develop design specifications to continue providing artists studios which are economic to build, meet changing user requirements and are fully occupied.